BOOP - A remote learning platform that aims remove barriers to learning and provide remote support to individuals with Special Educational Needs

**Problem** The Covid-19 pandemic has resulted in unavoidable change, leading to the closure of many schools and community settings which has disproportionately impacted those with certain health conditions such as **Autism**. Many individuals with Autism struggle with change, especially unexpected ones. It can be especially difficult to navigate during this change - causing distress and increased anxiety levels as well as negatively impacting on other members within the family home.

**Solution**

BOOP - a platform aimed at removing the barriers to remote learning and support for students with Special Educational Needs such as Autism

**Objectives**

The objectives of the BOOP platform is to provide a fully accessible resource that can be implemented by families at home and also with teachers to support distance learning and also for key people to offer support, remotely, to families.

Extension for Impact --

After developing an MVP that effectively addresses the problem outlined from the original project. The objective with the extension funding is to undertake marketing activities to improve and accelerate the route to market and commercialisation of the MVP.